Developing galectin-3 targeted small molecular weight therapeutic drugs for treatment of cancer

Cancer is one of the leading causes of disease-related deaths globally. Despite significant progress in treatment, cancer is still responsible for around one in six deaths worldwide every year. Most of these deaths are caused by tumour cell spreading from the initial tumour site to other parts of the body and currently there are limited treatment options to address this problem. Recent research has demonstrated that the process of tumour cell spreading of the most aggressive types of cancers is partly driven by over-expression of a galactoside-binding protein (galectin-3) and inhibition of this target has been demonstrated to significantly decrease tumour spread in a number of tumour types in mice. However, all galectin-3 inhibitors discovered to date are wholly or partially carbohydrate based which face development challenges due to poor drug characteristics associated typically with carbohydrates. As a result, there has been limited progress in clinical trials and despite the exceptional clinical relevance of the target, none have yet gained regulatory approval.

Our innovative research has allowed us to identify several non-carbohydrate, small molecule compounds as potent galectin-3 inhibitors, one of which is an existing anti-viral drug that has an excellent safety profile. These compounds have demonstrated very good inhibition of galectin-3-mediated tumour cell behaviours in vitro. One of our inhibitors has also demonstrated significant in vivo reduction of both tumour growth and tumour metastatic spreading of colon cancer in two mouse cancer models. We have engaged extensively with patient groups and clinical oncologists and, as a result, have identified triple-negative breast cancer (TNBC) as the lead indication for therapeutic development of our novel galectin-3 inhibitors. This project aims to test the in vivo efficacy of our lead, repurposed drug inhibitor on inhibition of tumour growth and spreading of TNBC using two mouse cancer models. The information obtained from these in vivo tests will form an important part of package for our later submission to the national regulatory body for a clinical trial of this previously approved drug in TNBC. We will also undertake clinical and commercial evaluation of the potential to use this repurposed drug for the treatment of other aggressive forms of cancer. The use of such repurposed, safe, small molecule drugs to inhibit galectin-3-mediated actions offers a unique opportunity to unlock the clinical potential of a hitherto promising but under exploited target to address major unmet clinical needs for treatment of cancer.